Queen Margaret University And NHS Lothian

To implement evidence based service redesign for patients who are resistant to rehabilitative intervention in order to release resource intensive acute care beds.